Box Office VR - immersive VR solution for the theatre industry

Kabuki Drop are developing the UK theatre industry's first ever smooth, user-friendly and fully immersive VR video experience platform, where VR shows can digitally 'tour' with ticket income split between platform and theatre-makers.

We're the creators of Box Office VR, the only pay-per-view VR platform for the theatre industry. We are leading the way in using advanced digital technology so that online audiences (including those who possess VR headsets and those who don't) can experience VR theatre performances from their own devices, from anywhere.

Our platform will be unique in removing clunky steps between purchasing tickets to online theatre experiences and accessing VR-supported content. With our innovative use of this tech, audiences with dedicated VR headsets can experience the full Box Office VR platform in immersive mode as well as still supporting our mobile users through the iOS/Android apps

Integration of shows with Box Office VR will be affordable and simple for small and large theatres alike, bringing new audience development opportunities and alternative revenue streams to the theatre industry, particularly key as it recovers from Covid and the Cost of Living Crisis. Our platform aims to make theatre more accessible to audiences regardless of location, disability or socio-economic challenges.